Future Flight Challenge (Phase 2) - Project NAPKIN

**Project NAPKIN - New Aviation, Propulsion, Knowledge and Innovation Network**

**NAPKIN is** **developing** **the blueprint for a UK sustainable aviation system supporting the UK's leadership** **position in aviation innovation and action on climate change and directly addressing its need for rapid, affordable** **and** **sustainable regional connectivity.**

Our high quality UK consortium draws on existing knowledge and expertise to deliver this timely project which will help to pave the way for low and zero carbon domestic and short haul aviation this decade.

Moving towards a sustainable aviation system requires transformative change and coordinated action. NAPKIN uses a '5As' model of the aviation ecosystem - integrating Air passengers, Airports, Aircraft, Airspace, and Airlines - building a comprehensive picture of the conditions that will enable the transition to regional electric and sustainable aviation and the landscape of future products, services and infrastructure.

Cranfield Aerospace (via project Fresson), GKN and Rolls-Royce (via Fresson, Efan-X, Accel etc) have developed electric aircraft conceptual designs. Cranfield University, University College London and the University of Southampton bring deep expertise and sophisticated modelling, complemented with input from Deloitte. Heathrow Airport, Highland and Island Airports and London City Airport bring the different contexts and ground operational experience to demonstrate viability across the UK. An airline focus group brings the project to life guiding the project with a clear pathway to a commercial reality.

A model of affordable domestic sustainable aviation has the potential to solve carbon, connectivity and commercial challenges together. We believe that regional and sub-regional sustainable flight presents the necessary an economic and environmental opportunity the UK must grasp with urgency.